Development of optical isolators suitable for silicon integrated photonics platform

The rapid growth of optical communication systems, sensors and quantum computing is driving the need for efficient, compact, and low-power photonic devices. Silicon photonics has emerged as a leading platform for integrating various optical components due to its scalability, compatibility with CMOS fabrication, and low-cost production. However, one critical component that remains challenging to integrate into the silicon-on-insulator (SOI) platform is the optical isolator. Optical isolators are crucial for preventing back-reflections that can destabilize lasers and reduce system performance.

Traditionally, optical isolators rely on non-reciprocal magneto-optic effects, which are difficult to achieve on a silicon platform due to its inherent lack of magneto-optic properties. In recent years, electro-optic effects and novel material systems, such as lithium niobate and two-dimensional materials, have been explored as alternatives. However, achieving an integrated, efficient, and scalable solution remains an open challenge.

This PhD project aims to investigate and develop a photonic integrated optical isolator suitable for SOI platform. The project will explore electro-optic non-reciprocal effects, novel materials, and device architectures that can achieve high isolation ratios, low insertion losses, and compatibility with large-scale photonic integration.